Machine Learning and Reaction Modelling: A Synergistic Approach to Rapid Reactivity Prediction

Knowing information about a molecule's properties is essential for it to be used in real-world applications. One of the main goals of computational chemistry is to be able to accurately predict these molecular properties without the need for physical samples of the desired compound. This has been successfully accomplished with quantum mechanical modelling methods, such as density functional theory. Whilst such methods have been successful, and enabled computational screening of chemicals prior to synthesis, they are still extremely computationally intensive and use vast amounts of energy. In recent years, machine learning has emerged as a promising alternative, offering similar levels of predictive accuracy at a fraction of the computational cost. Supervised machine learning encompasses a range of statistical methods that can learn to map input variables to output properties. Given enough training data, these models have been used to accurately predict properties such as activation barriers and toxicologically relevant effects such as binding to the aryl hydrocarbon receptor. This project will aim to further improve the prediction of chemical properties, which will have applications in organic chemistry and toxicology.
Most work on predicting chemical properties has been carried out with these supervised models. Training such a model requires a large, fully labelled dataset of molecules and their desired properties. These datasets are generally created using expensive quantum mechanical calculations or time-consuming lab experiments. Despite these supervised models showing good predictive performance for a variety of different properties, they generally suffer from poor generalisability to new regions of chemical space. Therefore, more data efficient approaches are highly desirable as building up large datasets for each new region of chemical space is costly. Recently, there have been efforts to reduce the amount of new input data required to build models, such as with transfer learning or active learning techniques. This project will aim to utilise and expand on these techniques for the accurate prediction of chemical properties in a more sustainable manner. The ability to accurately predict chemical properties prior to synthesis has applications to all areas of the chemical industry. Such information can guide chemical synthesis and inform the design of new molecules with desired properties.